Feasibility of a novel low cost technique to deposit chalcogenides

Plasma App Ltd. and The University of Southampton are Partnering to deliver a project - Feasibility of a Novel Low Cost Technique to Deposit Chalcogenides; under Innovate UK’s HVM call. Our project aims to unite a novel non-toxic form of chalcogenide material – gallium-lanthanum-sulphide (GLS) – pioneered in the UK by University of Southampton with an equally novel virtual cathode pulsed-electron beam deposition technology (VCD) developed by Plasma App. If successful, our project will be able to provide UK industry with a commercially scalable capability to deposit high quality, cost effective thin and thick films made from this exciting next-generation optical material. The films have a wide range of applications in sensing, process control, medical and communications and will bring benefit to many areas that directly impact the general public – including in the areas of healthcare, pharmaceutical drugs and security.